Gene expression differences underlying bovine resistance to a protozoan parasite

Technical abstract
This project will build on earlier studies investigating the host-pathogen interactions between bovine macrophages and the prtozoan parasite Theileria annulata. In particular, the project will concentrate on the mechanisms involved in disease resistance and susceptibilty in different breeds of cattle.